UKDS recommissioning

The UK Data Service will provide an easy to use, trusted, service for
* owners of data which have potential for re-use for social and economic research
* users of these types of data

Users are expected to come to the UK Data Service's website to search and browse for data collections created by a wide range of suppliers, including government data, data from ESRC-funded research projects, and will be able to access or download these data for their own use. The Service will rely on user registration to enhance our ability to tailor the needs of users and to ensure that licensing arrangements are correctly managed.

We shall continue to advocate Open access to relevantly classified datasets, while ensuring that access to personal data is maintained through the provision of secure access to sensitive data for trusted and Approved Researchers.

For the Service to provide long-term access to data, the highest levels of digital repository and digital preservation techniques will be applied; and the Service shall conform to the relevant national and international standards to ensure the highest quality service.